HealthyShrimp: An affordable salinity sensor device for increased aquaculture yields and reduced environmental damage.

Odyssey Sensors develops and delivers affordable environmental technology in support of low-margin producers in agriculture and aquaculture markets.